Cancer Slide QC,

KAIoptix Ltd is on a mission to transform pathology by speeding up the diagnosis of malignancies in biopsy samples. Our innovative product, currently under development, rapidly screens histology slides to identify abnormalities, greatly enhancing the diagnostic workflow. With the support of this grant, we plan to develop a new quality control solution that requires minimal regulatory approvals, ensuring cost-effective development and easy integration into pathology laboratories. KAIoptix is dedicated to creating a suite of products aimed at reducing diagnostic times, improving patient care, and positively impacting healthcare economics.